Cara Construction Ltd

Application to gain expert assistance to develop an innovative tool to measure its Social Value. This would benefit our company by helping us meet clients expectations under the Public Services (Social Value) Act, which becomes live 31st January 2013.This would also allow our company to measure its continual improvement in an ever crucial subject area. The tool could also be shared with fellow industry peers and the wider community would benefit with the increased activity and benchmarking of Corporate Social Responsibilty.